Sheffield Hallam University and Marlborough Brickwork Limited

To support the development of an innovative conductive mortar system for heated brickwork to prevent mortar failure in cold temperatures.